A revolutionary polymer bead based water & energy saving washing & drying t

Xeros specialises in development of new laundry systems. We have developed a novel bead cleaning technology that reduces water use by 70%, energy by 47% & detergent by 50% providing superior cleaning at lower cost; simplifying & shortening wash cycles; enabling coloured & white fabric mixing. The Xeros system means we can explore ideas impossible with conventional technology. Our new idea is to apply a similar approach in the drying of clothes. We aim to develop new drying beads that absorb remaining water in clothes after the washing cycle. We will exploit the technology by developing drying beads for use in both a drying system & combined wash/dry system. We will market drying beads; dryer & washer/dryers for both commercial & domestic sectors to complement our range of washing beads, wash machines & detergents. The development of drying beads & drying machines will virtually double the market potential of our business & reinforce our position at the forefront of laundry technology.